Edinburgh Napier University And Intelligent Storage Solutions Limited

To design and develop an innovative product for the high volume cleansing/re-conditioning of disks by integrating key software and hardware elements of current service process. To develop state-of-the-art embedded software and back-end software which controls the error checking and cleansing of disks.